UK-Brazil Eyewitness Memory Network

The aim of this project is to launch the UK-Brazil Eyewitness Memory Network, which will be formed by prominent researchers in the field of eyewitness testimony from both countries. Eyewitness testimony is crucial in various criminal justice systems to The aim of this project is to launch the UK-Brazil Eyewitness Memory Network, which will be formed by prominent researchers in the field of eyewitness testimony from both countries. Eyewitness testimony is crucial in various criminal justice systems to establish the facts of a case, identify suspects, and prosecute perpetrators. However, research has consistently shown that eyewitness evidence is susceptible to contamination and error, which can impair investigations and lead to wrongful convictions. This project seeks to address these issues by fostering international collaboration and knowledge exchange between the UK and Brazil, with the goal of advancing research, improving practices, and developing evidence-based policies that can enhance the accuracy and reliability of eyewitness testimony in both countries. The network will also aim to conduct joint studies, workshops, and training sessions, and aims to engage with legal practitioners, law enforcement, and policymakers to ensure that research findings are effectively translated into practice. Ultimately, this initiative will contribute to the overall improvement of the criminal justice systems in the UK and Brazil, reducing the risk of miscarriages of justice and promoting fairer outcomes for all individuals involved in the legal process.